Transgender Grammar: Alan of Lille and the Harley 2253 Manuscript

While previous scholarship has engaged closely with the links between sex and grammar in Alan of Lille's 'De Planctu
Naturae', it has failed to account for the transgender terms within which this prosimetrum makes its argument. My
research will draw out the complex characteristics of Alan's transgender grammar. This analytical concept will then be
brought to bear on the Harley 2253 Manuscript. This macaronic manuscript lends itself exceptionally well to such a study
because it provides a unique window into the multilingual culture within which vernacular English literature emerged in
the 14th century. Said culture was defined by the education in Latin grammar which schoolboys received. The influence
of grammatical education permeates the Harley Manuscript, and defines its engagement with questions of gender and
sexuality. I will bring a new theoretical framework to the study of this manuscript, and draw out new connections between
its texts. My research project will show the deep links between grammar and gender in the medieval literary imagination.
It will thus constitute a unique contribution to the emerging field of medieval transgender studies, by developing a
historically sensitive perspective on the medieval writing of transgender problems. It will also provide a fresh take on the
study of relations between French and English literature in the high and late middle ages, and on the role of grammatical
theories and education in the development of vernacular literature.